Aston University and Smart Apprentices Limited

To develop an innovative software platform using machine learning and predictive data analytics that will enable clients to optimise learner engagement and thereby deliver higher apprenticeship completion rates.